The Genetic Epidemiology of Atopic Dermatitis

Eczema is a common chronic skin disease affecting up to 30% of children and 10% of adults. The condition has a considerable impact on the lives of sufferers and their families and a significant economic burden.

Though we know eczema is influenced by genetic factors, few of the actual genes involved have been identified. This project will use a range of the most up-to-date technologies and analysis methods to identify additional genes involved in susceptibility to eczema.

Eczema can range in its severity, age-of-onset and persistence, with some sufferers also having other related 'allergic' conditions such as asthma and hayfever. Therefore, there are likely to be genes that influence very specific types of eczema and other genes that result in susceptibility to allergic conditions in general.

This project will primarily use data from the Avon Longitudinal Study of Parents and Children (ALSPAC), which recruited pregnant women in the early 1990s and has followed up the children (and parents) with regular questionnaires and clinic visits, as well as collecting DNA samples. I will combine the findings from this study with other studies of eczema genetics from around the world, to confirm our findings.

I will use questionnaire and clinic data in ALSPAC to refine how we assign people as affected eczema cases and controls (and classify the affected individuals as having different types of eczema). I will then (using a number of studies and different methods) compare the genetic information between people with and without eczema (and with different types of eczema), to estimate the extent to which all of the genetic information combined explains susceptibility to AD and identify the specific genes involved. I will also identify which molecular pathways these genes operate in to learn more about how the condition develops. I will test whether it matters whether you inherit these genetic variants from your mother or your father and test whether the effect of genes on whether you develop eczema are influenced by the environment.

The findings from this work will greatly improve our understanding of eczema and will eventually lead to better diagnoses and treatments for those affected.

Technical abstract
A comprehensive program of genetic epidemiological analysis for atopic dermatitis (AD), using state-of-the-art technologies & analytical methods.

Objectives:
1 Refine the AD phenotype definition using latent class analysis in a longitudinal epidemiological study, incorporating various data from multiple time points
2 Quantify the overall contribution made by common genetic variants to AD susceptibility & identify important pathways
3 Carry out a large-scale genome-wide association meta-analysis of improved AD definitions & subtypes
4 Refine existing signals and investigate the role of lower frequency variants in AD using next-generation sequencing
5 Investigate parent-of-origin effects using multi-generational data
6 Investigate 'gene-gene' & 'gene-environment' interactions for AD
7 Functional follow-up of AD associated variants using methylation and expression data.

Main dataset:The Avon Longitudinal Study of Parents And Children. Extensive phenotypic data has been frequently collected via clinics & questionnaires. Mothers & children have imputed genome-wide SNP data & next-generation sequencing (NGS) data will soon be available for the children. Expression and methylation data will also be available.
Additional datasets:Through existing and planned collaborations in the EAGLE consortium, I will have access to a unique resource of datasets, including TwinsUK (with NGS data), the GOYA cohort (with multi-generational data) and two family-based cohorts at QIMR.

Methods:Latent class analysis to investigate the phenotype, whole-genome methods for exploring the common genetic contribution to AD, genome-wide association analysis and meta-analysis to identify associated common variants and interactions, and collapsing techniques for identifying lower frequency variants from NGS data.

This work will increase the molecular understanding of the development of AD. This will in turn enable future treatments for AD to be designed.

Potential impact
Novel pathways identified as contributing to disease could offer pharmacotherapeutic possibilities.

Beneficiaries:

Patients, clinicians, the NHS:
The increase in knowledge expected through this research is an important early step on the pathway of identifying therapeutic targets and eventually bringing a treatment to market which will impact the health of patients and have an economic impact on the NHS. Increased understanding of the molecular nature of AD will also lead to better diagnosis of the condition, which will also likely benefit the lives of AD patients and have an impact on those involved in the diagnosis and treatment of AD through the NHS.

The study participants and wider community:
By contributing to the breadth of research carried out within ALSPAC, beneficiaries will include the stake-holders of this resource (the participants and the general public). Through press releases and other engagement activities the findings from research carried out within ALSPAC are often disseminated broadly.

Full details of dissemination and engagement activities are in the 'impact to pathways' statement.